Learning from the visitor: user centered design of immersive and interactive media.

This project will facilitate the development of tools and techniques, models and recommendations for a variety of situations allowing ISO Design to help guide clients in their conception and delivery of media exhibits so that these match user needs and behaviours. The work will focus on the potential for immersive technologies to significantly enhance the user experience in large-scale multi-media installations. ISO Design already have a stellar track record in delivering multi-media installations, including The Titanic Experience in Belfast and the 3D William Wilberforce avatar for Hull City of Culture 2017. This PhD project will directly complement and inform the 'live' project work the ISO studio is working on and also inform the more exploratory research work we are undertaking in emergent immersive technologies including augmented and virtual reality.